Myopia Risk Assessment Tool: Automation & Build

Our project focuses on designing and building enhancements for an existing automated pre-myopia risk assessment tool. This tool is specifically designed to predict the likelihood of individuals developing myopia, with a particular emphasis on early detection and prevention strategies. By enhancing and expanding the tool's capabilities, we aim to create new business opportunities by making it market-ready for sale to ophthalmic equipment manufacturers and enabling its seamless integration into patient management systems.

To achieve these goals, we will enhance the tool's integration capabilities by building out a new secure API to be used by outside organisations, such as equipment manufacturers. This approach will involve building a new computational backend to support integration. By developing a more intuitive interface, we aim to facilitate easy integration with various ophthalmic instruments and patient management systems. We want to use new AI record processing tools to ease integration into older systems. This will minimise training requirements for both practitioners and patients, ensuring a smooth and efficient user experience.

The enhanced capabilities and user-friendly features of the tool will provide a significant competitive advantage in the ophthalmic instrument market. This competitive edge will not only attract more customers but also open new revenue streams for the company. Additionally, the tool's ability to provide early and accurate risk assessments can play a crucial role in the early detection and prevention of myopia, ultimately improving patient outcomes.

Moreover, by making the tool market-ready and integrating it seamlessly into existing systems, we can ensure widespread adoption and utilisation. This will enable healthcare providers to offer more comprehensive and proactive eye care, addressing the growing concern of myopia, particularly among younger populations. In summary, our project aims to revolutionise the field of pre-myopia risk assessment, providing significant benefits to both the market and patient care.